Novel technology platforms for computational design and cell-based screening of peptide libraries targeting orphan GPCRs

ProteinQure and Orbit Discovery are developing a new peptide discovery platform that can be commercialized as well as specific therapeutic molecules addressing key unmet needs. In particular we aim to develop novel peptide ligands using ProteinQure's Artificial Intelligence (AI) Platform to design custom libraries which will be subsequently utilised in functional screens using the Orbit Discovery screening platform. The combination of both AI and functional screening on a "library scale" is unprecedented in the current market. This project will work on two Orphan GPCRs, with disease related biology.

The resulting peptides will have significant commercial value, but of even higher commercial potential is the demonstration of the combination of a proprietary screening platform and AI tools to enable therapeutics discovery for even the hardest sets of targets. These platforms offer opportunities in both a collaborative research setting or service setting with third parties.